Enhancing Livestock Welfare & Performance with Hyper-oxygenated Water

**Pioneering Sustainable Livestock Enhancement in Eastern Innovation Zone**

East-Anglian-based Oxcel is pioneering an innovative water enhancement technology-as-service to transform productivity, efficiency, and animal welfare in the UK's Eastern Innovation Zone's intensive livestock industry. Collaborative large-scale trials with Scotland's Rural College (SRUC) and major Eastern-England-based farms will position the UK as a global leader in a new sustainable agriculture market.

Through advanced water enhancement technology, Oxcel seeks to enhance broiler chickens' growth rates, feed efficiency, and meat quality through drinking water. This innovation promises substantial feed cost reductions, a significant expense in intensive farming while elevating high-quality protein output.

Beyond cost savings, improved gut health and enhanced immune function offer substantial animal welfare benefits. Increased disease resilience without additional antibiotic usage and reduced mortality rates contribute to ethical standards. Integration into existing infrastructure ensures ease of adoption without extensive overhauls.

Oxcel plans comprehensive replicated trials at SRUC to validate these benefits scientifically. Concurrently, on-farm pilots in the UK's Eastern Innovation Zone with major poultry integrators will showcase real-world performance and integration.

Success within the concentrated UK broiler industry could swiftly lead to widespread adoption across the country's 1.1 billion meat chickens, fortifying sustainability and self-reliance in domestic protein supply. Potential regional job creation aligns with commercialisation goals.

Following its establishment within the UK, the initiative aims to expand into pig and dairy farming, addressing similar productivity challenges to enhance competitiveness. Long-term aspirations encompass the global application of this technology.

Oxcel aims to revolutionise livestock water innovation, transitioning previous research from theoretical small-scale trials to practical, impactful infrastructure. This transformative project aligns with net-zero and food security goals, positioning Britain as a global leader in sustainable agriculture.